A Critical Reception History of the Works of Claudio Monteverdi, c.1580-1700

Work to date on Monteverdi's contemporary reception has fixated upon the composer's polemical confrontation with Giovanni Artusi. My DPhil thesis will push Monteverdi studies past this defining but distorting obsession by presenting a critical history of the early reception of Claudio Monteverdi's works, over the course of his career and after his death up to 1700. Addressing a full range of reception modalities within the given period, this project will fill a substantial lacuna to provide a more balanced and rounded account of the impression left by the composer upon his contemporaries and immediate followers.
Contemporary comment on Monteverdi's music and his personal virtues is coherent enough to suggest an effort on his part to construct a particular identity as an elite musician, and in some modalities it is extensive enough to think of it almost as a literary genre, with conventions that might be followed irrespective of the author's experience of his music. Questions about the extent to which Monteverdi, his employers, or other individuals exerted control over his reception to serve particular agendas, especially in literary contexts, will be central to this project. The broader discourse of musical fame will be an essential context, establishing norms in the language, metaphors and narratives used to characterise musical heroes against which Monteverdi's reception can emerge as conventional or not.

Preparation for this study will involve compiling catalogue raisonné; a chronological portfolio of sources, as transcriptions and English translations, and a very extensive critical commentary. A systematic examination of letters, epitaphs, dedications, poems, performances and their descriptions, musical quotation, and other instances of reception, spanning from the 1580s to c.1700, across the conventional 'Renaissance'/'Baroque' divide, will form the rich basis for my project - the first ever critical evaluation of Monteverdi's reception. Musical quotation, for example, will be a particularly informative source of reception, able to tell us more about the engagement with Monteverdi's compositional style than perhaps any other source, and providing alternative perspectives from those of Artusi. Taking inspiration from other projects, such as John Whenham's Archive of Seventeenth-Century Italian Madrigals and Arias (2018), I will provide a record of the musical reception of Monteverdi's works, with annotated scores, translations, and commentaries. Building on the foundations of this comprehensive set of data, I will reassess and challenge traditional narratives of rupture vs continuity in early 17th-century music, just as has been seen in recent studies of Monteverdi's Venetian contemporary Giovanni Gabrieli.

My thesis will address two questions at its core, providing a basis for the thematic discussions. The first will ask what an accurate depiction of Monteverdi's first audience would look like. My thesis will ascertain a clear image of how profound and far-reaching Monteverdi's initial impact was. In answering this question, I aim to achieve a comprehensive coverage of Monteverdi's reception in Italy, complemented by a representative international sample. The second question will concern Monteverdi's personality and identity. With the concept of self-fashioning in mind, my thesis will piece together information about Monteverdi's character, examining the ways in which he chose to report his conditions, his mentality and his workload, as well as analysing his personal relationships, for example, with his brother Giulio. I will use this information to generate an accurate description of Monteverdi's identity as he would have understood it, subverting the influence of revivalism's mystical characterisations, many of which have resiliently tethered themselves to Monteverdi's identity-naming him, for example, the "creator of modern music."